Quantum Cable Detection and Monitoring

The project lead is MoniRail Ltd a specialist track condition monitoring company working in the rail sector it is working with the University of Sussex (UoS) as a subcontractor and they will provide the Quantum Intellectual Property and expertise to the project. The solution is seeking to utilise a 2nd generation Quantum Optically Pumped Magnetometer for application in cable detection and monitoring use-case for condition monitoring in the railways and will focus on use case and business case development.